Improving the Consumer Experience in Retail: Bringing big data to small users

Retail centres offering a consistent and congruent customer experience through a clearly defined comparison, convenience or speciality offer perform better than centres whose collective offer is not as clear. Our project brings 24/7 footfall and other consumer data directly to retailers and other high street stakeholders, helping them understand more about their customers and the locations they trade in, and adjust their individual operations accordingly. This will result in an improved customer experience, increased footfall to the location and more turnover/profit for the retailers. Our project is innovative as focuses on improving the customer experience in smaller locations (Ayr, Ballymena, Bristol, Congleton, Holmfirth, Morley and Wrexham). It will define new classifications of towns, for retailers, investors and place managers, based on customer activity and feedback. Finally it brings together a unique set of indicators, in a new interface, allowing users and retail locations to predict the outcome of interventions and trends that may affect their performance (like car-parking charges, or extended opening hours), facilitating better, more transparent, decision-making.